Humour in Childhood: Pathways to Better Wellbeing

"A, B, C, D, E, F, R!" (Louise, age 6)
"H, I, J, K, L, M, N, O... PEE! Get it? Pee!" (Chris, age 8)

This interaction between siblings shows that humour is a central part of children's close, playful, and warm interactions. Humour may be related to positive outcomes later in development, as certain styles of humour are linked to better wellbeing across the lifespan. Humorous children may be better able to cope with stress and worries, be more able to build positive social relationships, and be better able to understand the thoughts and feelings of others. To date, there is no systematic study of the ways in which positive outcomes arise from humour in childhood, which is surprising considering there is good reason to suppose humour in childhood is associated with better wellbeing.
We aim to explore the relationship between humour and other core social and cognitive childhood abilities, and to understand pathways by which humour may attenuate the negative effect of stressful life experiences on children's wellbeing. This investigation will be conducted within the context of a new multi-method, multi-informant longitudinal study, where children between the ages of seven and nine will be assessed over three time points: At Time 1 (7-8 years) caregivers and teachers will complete online questionnaires about children's family circumstances, their wellbeing, and any recent stressful life events (e.g., the passing of a loved one, separation from a close family member). At Time 2 (6 months later) the children will be assessed at school with a battery of tasks that assess how well they get along with others, their understanding of others' minds, as well as their language and memory abilities. They will also be video-recorded with a classmate to examine how they spontaneously produce humour during free play. We will examine the quantity and the kinds of humour children produce within this interaction, such as nonsense words (e.g., gobbledegook), clowning about (e.g., silly dancing) and talking about disgusting or forbidden topics (e.g., bathroom humour). At Time 3 (6 months after Time 2), primary caregivers and teachers will be contacted again to complete more online questionnaires about children's later wellbeing.
This new study will provide a rich data set, within which we will answer the following questions: To what degree is humour in childhood related to (1) children's ability to understand the minds of others and (2) their social competence? 3) To what extent does children's humour alter the impact of stressful life experiences on their later wellbeing? To answer questions 1 and 2, we will harness data from the child assessments at Time 2. We will firstly investigate how children's humour is related to tasks that assess how they understand others' minds, and we will secondly investigate the links between children's observed humour and how well children get along with others. To answer the final question, we will investigate how children's humour at Time 2 is associated with children's later wellbeing at T3 (rated by caregivers and teachers). We will investigate pathways between children's stressful life experiences at Time 1, their humour at Time 2 and their wellbeing at Time 3.
Child wellbeing is a major topic of research, and is of considerable public and government interest, given that the UK is ranked amongst the lowest of developed and European countries for child wellbeing. This project will provide new and important knowledge of humour as a driver of positive or negative change in development. The findings from this study will benefit researchers in developmental psychology, they will inform policy and will provide new knowledge for the general public, educators and clinicians concerned with child development. As such, we plan an exciting and diverse series of impact-related activities to ensure the findings reach a range of academic and non-academic audiences.

Potential impact
Conceptual Impact. This project will contribute new understanding and knowledge to the general public, educators, clinicians, and policy makers. Our investigation of the links between children's humour and other markers of healthy child development (e.g., understanding of minds, executive function, language ability) will provide new knowledge about individual differences in an important feature of children's daily interactions. Our longitudinal analysis of the effect children's humour has on the relationship between stressful life experiences and children's wellbeing will add to understanding of personal characteristics of the child that may contribute to better child outcomes. For the general public, educators and clinicians, we aim to increase awareness of humour as a key feature of child development. Understanding how humour fosters child wellbeing in the face of adversity will benefit society generally, enabling better education, wellbeing, and productivity, making our society better adjusted, more prosperous and harmonious. Educational and clinical psychologists' increased awareness of children's production of humour will inform their assessment of children's social and emotional development.
Instrumental Impact. Our investigation of the links between humour in childhood and children's wellbeing will generate findings that will contribute to the development of interventions and policy aimed at transforming children and young peoples' wellbeing. We plan both short and long-term change as a result of this project. In the lifecycle of this project, we aim to encourage the view that humour is considered within children's activities; this will be achieved both by sharing our findings with parents and teachers and by developing comedy sessions within the 'Little Lakesiders' theatre group on the University of Nottingham campus. In the longer term, our dissemination of findings within internal seminars both nationally (UK) and internationally (Canada) to educational and clinical professionals will contribute to how practice and service provision is shaped. Given that the Senate of the British Psychological Society voted for the psychological wellbeing of children and young people to be the top policy priority in 2019, a vital component of our plan for impact is to reach policy-makers; our communication with government officials and their representatives will be empowered by our partnership with CBBC presenter, Ben Shires, and with representatives from Comic Relief.
Capacity Building. The project will be a product of national and international collaborative relationships between academics at institutions within the UK and Canada. Our plans are to build links between our collaborators and our non-academic beneficiaries (e.g., students on doctoral programmes and nursery teachers) at an international level to increase awareness of the project and the findings globally. 'Little Lakesiders' and Oaklands Primary School will assist in the co-production of knowledge and co-design of the study in the early stages of the project. Our activities with these groups in the early stages will provide teachers, professionals, parents, and children with a voice to steer the project. They will provide an ongoing source of insight into how best to realise our plans for impact for the general public and they will have a key role in piloting our short-term instrumental impact.
This project will provide numerous opportunities for the PI and other researchers on the project to strengthen their existing collaborations and to create new partnerships with academics and non-academics. The PI will gain organisational, leadership, engagement, and research skills and the RA will benefit from support and mentoring from the PI. Broadly, this project will lead to the creation and maintenance of long-term partnerships both within and beyond research institutions on a national and international level.